Coventry University and MustardSeed Hi-Tech International AAKTP 23_24 R1

To develop and improve the design of a seed planter, coupling soil analysis with computer-aided engineering. In response to feedback from customers necessitating the existing planter to be more robust on a boarder range of soil types and to increase the number of units produced to meet demand.